Sustainable, wireless asset-tracking and monitoring system for hospitals and supply-chains using self-powered sensor beacons

This project involves understanding the feasibility of a self-powered network of sensing and communicating beacons/trackers that enables the location and status monitoring of assets in a hospital thus reducing lost time of healthcare professionals and enabling life-saving equipment to be easily located and usage to be optimally managed. It seeks to apply Lightricity's proven and world leading commercially available low-light indoor photovoltaic (PV) technology to wireless trackers/beacons that can be deployed in other vendor's networked systems thus providing a much-improved and scalable service to customers such as hospitals. It addresses practicality and user experience by making tracker instalment a fit-and-forget operation. It reduces costs associated with maintenance e.g. battery change. It helps healthcare system operate more efficiently locating critical equipment and monitoring status/condition of tracked items thus saving money and lives, relieving the current pressures and helping prepare for future periods of high demand. It is sustainable in the sense that it reduces workloads in overstretched public health systems and addresses power challenges with a renewable energy source thus avoiding the environmental issue of disposal of billions of batteries.